EPSRC Centre for Innovative Manufacturing in Additive Manufacturing

The EPSRC Centre for Innovative Manufacturing in Additive Manufacturing will create a sustainable and multidisciplinary body of expertise that will act as a UK and international focus - the 'go to' place for additive manufacturing and its applications. The Centre will undertake a user-defined and user-driven programme of innovative research that underpins Additive Manufacturing as a sustainable and value-adding manufacturing process across multiple industry sectors.Additive Manufacturing (AM) is the direct production of end-use component parts made using additive layer manufacturing technologies. It enables the manufacture of geometrically complex, low to medium volume production components in a range of materials, with little, if any, fixed tooling or manual intervention beyond the initial product design. AM enables a number of value chain configurations, such as personalised component part manufacture but also economic low volume production within high cost base economies. This innovative approach to manufacturing is now being embraced globally across industry sectors from high value aerospace / automotive manufacture to the creative and digital industries. To date AM research has almost exclusively focused upon the production of single material, homogeneous structures (in polymers, metals and ceramics). The EPSRC Centre for Innovative Manufacturing in Additive Manufacturing will move away from single material, 'passive' AM processes and applications that exhibit conventional levels of functionality, toward the challenges of investigating next generation, multi-material active additive manufacturing processes, materials and design systems. This transformative approach is required for the production of the new generation of high-value, multi-functional products demanded by industry. The Centre will initially explore two themes as the centrepieces of a wider research portfolio, supported by a range of platform activities. The first theme takes on the challenge of how to design, integrate and effectively implement multi-material, multi-functional manufacturing systems capable of matching the requirements of industrial end-users for 'ready-assembled' multifunctional devices and structures. Working at the macro level, this will involve the convergence of several approaches to increase embedded value to the product during the manufacturing stage by the direct printing / deposition of electronic / optical tracks potentially on a voxel by voxel basis; the processing and bonding of dissimilar materials that ordinarily require processing at varying temperatures and conditions will be particularly challenging. The second theme will explore the potential for 'scaling down' AM for small, complex components, extending single material AM to the printing of optical / electronic pathways within micro-level products and with a vision to directly print electronics integrally. The platform activities will provide the opportunity to undertake both fundamental and industry driven pilot studies that both feed into and derive from the theme-based research, and grow the capacity and capability of the Centre, creating a truly national UK Centre and Network that maintains the UK at the front of international research and industrial exploitation in Additive Manufacturing.

Potential impact
Additive Manufacturing (AM) is the direct production of end-use component parts made using additive layer manufacturing technologies. AM enables the manufacture of geometrically complex, low to medium volume production components in a range of materials, with little, if any, fixed tooling or manual intervention beyond the initial product design. It enables a number of value chain configurations, such as personalised component part manufacture but also economic low volume production within high cost base economies. The concept of 'active' AM is to use the layer wise approach to add value to a component part during manufacture. This could be by embedding electronic interconnects or optical pathways into the parts during production, or by using different materials in the same part to add functions that cannot be achieved in a single manufacturing step using conventional processes. This might be the production of parts with dissimilar mechanical or thermal properties, the production of parts with different functional surface coatings or the production of parts with new materials that exhibit increased mechanical, electrical or thermal properties. AM provides a basis for long-term innovation within UK manufacturing and in particular, the concept of 'growing' entire components offers significant benefit to the high-value manufacturing sector, based on innovative design solutions. Though AM is already cross-sectoral in nature, with the development of the multi-functional AM components envisaged comes the opportunity to engage with new product sectors, such as the optical and electrical devices industries, thus reaping the ultimate benefits and impact of this research. The current AM market place for machine tools, materials and services (such as software) is valued at just over $1-billion. However, it must also be acknowledged that as an enabling technology, AM adds the greatest value in its application, through design freedoms, production flexibility and supply chain economics. From this applications perspective (medium to long term), the opportunities of active or intelligent AM are significant and diverse and characterised by the value added to a component and potential compression of the supply chain. It is this high value added opportunity that the Centre's industrial partners want to enable, through the development of multifunctional AM processes, materials, software tools and supply chains. It can thus be seen that there will be multiple beneficiaries from the Centre's research. The Centre's partners represent a variety of end user industries - both multinational and SMEs - together with the equipment and systems manufacturers and suppliers representing the value chain. The benefits from the new technology and processes will enable new product and market opportunities in diverse manufacturing sectors, and economies in production of existing components and systems. Our early research is already being taken up by industry; the timescales for further benefits from the Centre's research will range from short (1-2 years) for results of the early industry pilots, through to the longer term (8-10) years for full realisation of multifunctional AM at the meso/micro scale. From a wider perspective, the UK will benefit through increased competitive advantage of its manufacturing industries, and the public will gain through new products at economic costs. From a societal view, the advantages AM offers in the weight reduction of multifunctional components, and the efficiencies inherent in their production, will lead to the environmental gain of lower carbon footprints - particularly in the aerospace and automotive industries.